University of Aberdeen and IMPAQ Technologies Limited KTP 21_22 R3

To develop a compact, lightweight, medium-voltage DC/DC converter solution for powering underwater vehicles and equipment along cables or umbilicals. This solution will achieve a step-change in efficiency, reliability and performance compared to present power transmission systems, enabling the development of cleaner equipment, minimising the environmental impact of subsea activities.